London Metropolitan University and Better Planet (UK) Limited KTP 25_26 R1

To develop a building fabric-integrated heat recovery system that significantly improves the viability of ground source heat pumps and solar PVT systems, improving thermal performance, and contributing to energy efficiency advancements in the built environment.